Development of a Trusted and Verified R&D Funding Vault

R&D tax credits are a UK government incentive designed to encourage greater R&D spending and reward companies for investing in innovation and are a valuable source of cash for businesses to reinvest in accelerating R&D activities, recruiting staff and ultimately improving productivity.

However, a company might not see their money for up to two years due to HMRC checks and delays.

To counteract HMRC delays and to help many of our SME clients, RDV and RH have been in partnership to help SMEs access R&D Tax Credits and Advance Loans against their R&D activities.

By getting future R&D tax credits months in advance, SMEs can unlock working capital and reduce the strain on cashflow now, allowing companies to plan and reinvest back into their business at crucial times in the year, helping meet objectives and avoid any bottlenecks or barriers and recoup further relief when reinvested in R&D.

The RDvault platform combined with Rocking Horse R&D finance service provides certainty of payment and helps companies plan their cashflows and R&D activities.